Effective and Appropriate Sharing of Information (EASI): workforce development materials for improved multi-agency public service delivery

This project uses social science research from the University of Bradford and Leeds Metropolitan University to develop a new training programme for people delivering public services, such as social workers, nurses, doctors, police officers and teachers. The training is to improve how information about members of the public is shared between the different organisations that provide services. It supplements (rather than replaces) existing training on information sharing and is different because it uses the findings from social science research to help professionals think in new ways about how they share information about members of the public.
People working to deliver public services are required to work with the personal information of all of us who use those services. In many cases this is sensitive information, given in confidence, and professionals must take care to protect our data. At the same time, they are being asked to improve services by working more closely with their counterparts in other organisations, passing more information between them. This means there is less chance that members of the public will feel as though they are being passed from one service to another when they need help and also that there will be less likelihood of 'falling through the cracks' between services. Collaboration can lead to more efficient services because some duplication can be avoided. In addition, by working together, professionals are more likely to spot when children and vulnerable adults are at risk of harm because they can see all the different pieces of the jigsaw puzzle rather than just the one piece they would see otherwise.
Decisions about whether and when to share information, are not always straightforward. There is legislation and guidance available to help steer public service workers to the right outcome but every situation is different and despite all the existing guidance and training available, professionals can still struggle to know what to do for the best. The training created by this project aims to help professionals share information well, improving the services received by the public in the process.
The project researchers will create the training programme and will work with the City of Bradford Metropolitan District Council and an existing national project, called Improving Information Sharing and Management, to test it (probably in Bradford, Manchester and Leicestershire). The training programme and materials will be revised as a result of feedback from the trainees. Once finalised, the documentation will be made freely available and its use will be tracked so evidence on the benefits can be gathered.
The programme is expected to consist of two one-day training sessions, three to four weeks apart. This allows course participants to apply what they have learnt in their first session to their daily working lives, knowing that they will be able to bring any queries back to the second session (in which reflections on changes to professional practice will be shared). This structure means that what has been learned is less likely to be forgotten and also that if there are real-life situations the training could not help with, relevant revisions can be made to. The project will create all the materials needed, based on findings from social science research previously undertaken by the project researchers. New ideas will be presented that have never been used in this kind of training before which should help professionals to improve their practice, leading to:
- improved, more 'joined up', and more trusted public services
- better protected personal and sensitive data
- better value for money (through reduced duplication across services and more effective services)
In the long term, through contributing to improved service quality and efficiency, the project should have a positive impact on the health and well-being of the nation.

Potential impact
Anticipated benefits are as follows: (See also the impact logic diagram in the pathways to impact section)
1. Practitioners (whether direct or indirect beneficiaries): practitioners are challenged to think differently about information sharing and will gain access to materials, grounded in academic research, which have not been made available in other information sharing training and guidance platforms; they are given new tools to work with and a supportive multi-professional environment in which to question their current thinking. The legal and policy guidance they might already have seen or used is reframed to give more confidence in sharing information effectively and appropriately.

2. Academic partners: the project will offer a direct route to tangible impact from previous research. This will then also provide higher visibility for the HEIs and their research endeavours. The project offers a modest opportunity for commercialisation through the marketing of continuing professional development expertise. Individual academics working on the project will enjoy the satisfaction of seeing their research find a realisation in the 'real world' and will benefit in terms of their career achievements. They will also learn from the knowledge exchange activity and this will contribute to academic knowledge.

3. Service delivery organisations (whether direct or indirect beneficiaries): the information sharing between professionals in different organisations should improve as a result of the project, becoming both more appropriate and more effective, resulting in improved public service delivery. There will then be a greater potential for realignment of services bringing service efficiencies and further service quality improvements. Individuals working on the project from service delivery partners will benefit from a close working relationship with academics, experiencing the practical benefits from original research and having the opportunity to embed some of the learning from the project in their own organisations and practices.

4. Troubled Families Programme and other multi-agency initiatives: Benefits will be direct in the case of the localities benefitting from the pilot trainings. If the project can contribute to improvements in information sharing practice, making the materials freely available , this will indirectly benefit the whole Troubled Families programme and the other initiatives supported by the Improving Information Sharing and Management Exemplar.

5. Department for Communities and Local Government (CLG) and HM Treasury (HMT): as sponsor department for the Troubled Families programme and for the exemplar project, CLG will indirectly benefit from the project if it contributes to the success of programmes such as Troubled Families. Similarly, HMT will indirectly benefit as the TF programme seeks to make efficiencies, partly as a result of being able to realign services through improved information sharing.

6. ESRC: The research council will benefit indirectly from the project's success as there will be evidence of a clear route from ESRC funding of original research through ESRC funding of knowledge exchange to real impact on public services, projecting through the impact logic to the improvement of the nation's health and well-being.

7. The general public as service users: In some ways, the most important group of beneficiaries are members of the public who rely on public services to enable them to live with, generally, high levels of health and well-being. With public finances even more stretched, it is important that innovations are made to service delivery and one potential solution is to realign services to both improve quality and increase efficiency through services working better together. This depends on effective and appropriate sharing of personal and sensitive information, however, and the proposed project can support this, indirectly benefitting members of the public.